Globular cluster destruction in dwarf galaxies and the history of accretion of the MW

I will study the remnants of destroyed globular clusters in satellites of the Milky Way to investigate the survival rates of GCs in different systems. I will incorporate elements such as Al and Mn into VICE chemical evolution modelling, and will study Auriga simulations for the chemical differences of s-process elements between Heracles-like accretions and the in-situ halo.